Co-developing pathways towards Climate resilient regions in Europe (PEERS)

There is a need for a radical step-up in the attention we pay to current and future climate impacts and associated efforts. Despite inspiring examples of adaptation solutions, stand-alone risk reduction projects that tackle issues through direct or existing policy levers are common practice. Adopting a systemic, transformative approach is advocated by the Mission Adaptation and European Green Deal. Pathways2Resilience (P2R) takes an innovative systemic approach to regional climate resilience; one indivisible from Europe’s future economic and social development, intersecting with net zero commitments, and demanding a markedly different approach from the one adopted so far. P2R will empower at least 100 regions and communities to co-design visions of a climate resilient future and corresponding transformative, locally led pathways and innovation agendas that ensure long-term impact through political commitment. We do this by: (a) mobilising regional interest and progressively elevating the ambition and capability of regions; (b) developing a Regional Resilience Journey framework (and supporting services) to equip regions and communities in developing climate resilience pathways and connected innovation agendas; (c) allocating €21M across 100 regions and communities via three open call cycles to support their Journeys (d) triggering a wide engagement of citizens and diverse stakeholders in the co-creation of the pathways; (e) increasing knowledge on adaptation innovations across Key Community Systems (KCS) and enabling conditions; (f) boosting literacy and access to (innovative) adaptation finance; and (g) developing a Resilience Maturity Curve to baseline and monitor regional resilience capacities. Led by Climate KIC, the P2R consortium brings the combined strength of: regional network organisations, technical designers and innovators of transformative adaptation, adaptation finance experts, learning and capability building specialists, and monitoring and innovation impact partner.